One Planet Super City: Brighton & Hove

Three and half planets; the number of planets required if everyone consumed the same level of resources as the city of Brighton & Hove. The city council and its partners have committed to making Brighton & Hove a one planet super city. It is a trailblazing initiative. A One Planet Super City is only achievable with a coherent intergration of systems where the aims and objectives of raising propserity and social well being is balanced with management of the environment and economic growth. All overseen by a governance and engagement system that facilities collaboration and co-production for the goal of a one planet city.